DRI Business Intelligence Platform

D RISK IT (DRI) is creating a market place between startup founders, investors and suppliers
in the wider business and early--stage investment community. DRI will help founders prepare
their deal before presenting it to investors. Meanwhile, investors will be able to review and
sift investment deals via a series of standardized tests, as well as compare portfolio
performance. All this activity (along with other planned activity and tools) generates a unique
set of 'deep' data. The re-application of this data to the various marketplace stakeholders will
allow peer or investment deal benchmarking. With the addition of algorithmic input, aspects
of predictive analytics will enable the various stakeholders to plot better business outcomes
based on financial live performance data. The opportunity is proposing a unique set of data
that is unparalleled by virtue of its depth, duration and originating source. Such a data set
cannot currently be found within the international tech community and should expose a deep
vein of commercial opportunity, especially as it will be 'source data' and not one of the many
'feeder' services that depend upon drawing in a mixture of source data sets.